Influence of powder quality on the mechanical properties of HIPed materials for safety critical components

Influence of powder quality on the mechanical properties of HIPed materials for safety critical components